Application Title: Supported Fall Prevention Exergaming, Helping Over-65s Improve Standing Strength and Balance and the NHS Reduce Costs

eXyo is a UK-based SME that intends to address the issue of a lack of effective therapy solutions for fall prevention. This lack is most felt in the over-65 population, a third of whom are expected to suffer at least one fall annually. COVID-19 and the associated lockdown have caused considerable additional strain for this population. eXyo's core team, comprising Andrew Morgan, Christopher Hughes and Jonathan Charlesworth, with experience in product design and development, clinical development and mechanical engineering specialising in rehabilitative technologies, are developing a standing/balance rehabilitation aid that facilitates remote supervision and gamified therapy. In doing so, eXyo proposes a year-5 post-project revenue of £7.2M.